Development of a Novel Integrated Enriched Oxygen Low-NOx Burner for Cement Industry

Oxygen enrichment is a combustion technology which has been widely adopted in the Chinese cement

industry to increase production and burn low grade coals and biomass. Current injection method often

leads to great wastage of the oxygen injected and results in high flame temperature which has the

detrimental effect of increase in NOx emissions to the environment.

KFS proposes to develop a novel integrated burner which would enables O2 to be injected intelligently to

where it would not only increase the efficiency but also significantly reduce emissions.

The proposed project would help KFS and ultimately UK plc to be at the forefront of enriched oxygen

combustion technology for rotary kiln applications and potentially open the door for the huge Chinese

cement burner market for UK export. .